Clinical Communicator to reduce unnecessary hospital attendances

_A secure, quick and easy way to share clinical information and to check for indications of cancer

_Working with hospitals, GPs and Dentists to manage the demand for hospital services during the Covid-19 crisis._

_The project is aimed at adapting and enhancing a proven, secure cloud-based IT platform to share clinical information between healthcare professional and to support the care of patients away from hospitals._

_Up to 80% of visits to hospital outpatient clinics are unnecessary. But the advice of specialists in patient care is highly valuable. We aim to ensure that GPs and dentists have access to the best possible guidance in the treatment of their patients and where appropriate that patients get the right hospital care._

_Our aim is to prevent deaths by allowing hospitals to focus all necessary resources on the Covid-19 crisis whilst ensuring that other patients in critical need of care are treated in a timely and appropriate manner._

_The project requirements are informed by clinicians, healthcare managers, patients and technologist and transformation consultants._